Mi Parking Profile

People with limited mobility face many problems when travelling. Developed for
smartphones and tablets, the assist-Mi app will use GPS technology and two-way messaging
streams to provide tailored, real-time, information and communications to disabled people on
the move.